Norfolk Climate Change Partnership (NCCP) Project: Clean Growth & Citizen Preparedness

The NCCP's purpose is to respond collectively to reduce territorial carbon emissions, thereby facilitating Norfolk's net zero aims. We will be joined in this project by at least three other sector partner subcontractors (subject to procurement) who will provide sector-specific advice supported by the Greater South East Net Zero Hub.

Norfolk aspires to an integrated growth and regeneration framework that decouples growth from environmental harm. Its coastline is absolutely core to its sense of place; wind turbines forming part of its skyline and the low carbon and environmental goods and services sector has a key role in our evolving economy, the livelihoods of our residents and the UK's ambition to achieve 'Net Zero' carbon. The County's topography and geography make it particularly vulnerable to the cumulative effects of climate change and the need to recognise and respond to our challenges -- including the decarbonisation of communities/economies and the requirement for physical adaptation -- are fully acknowledged by all partners.

This project has two ambitions:

(1)To provide Norfolk citizens, communities and visitors with relevant information to enable people to take transformational steps (big or small) to modify behaviour in favour of Net Zero, empowering people to make positive choices along a pathway to Net Zero with climate change in mind.

(2)To support Norfolk's business sectors to benefit from clean growth, supporting business model evolution, including workforce and supply chains, to best serve local citizens choosing a pathway to Net Zero. This includes creating workforce growth, giving access to people with the clean growth skills thereby grasping the opportunities borne out of a green economy.

Our impact includes a quantified change in citizen's behaviour and propensity to invest/move to low carbon net zero adaptations (e.g., increased retrofit homes & buildings, increased community energy schemes, making different choices on greener transport options, increased demand for local circular economy green solutions). Out outcomes will be the generation of greater demand for net zero changes in local communities, the local economy and supply chains (e.g. construction, heating, technology & logistics, land management, tourism) resulting in changes in local business operating models, the creation of more green jobs and workforce opportunities, and a firm shift along the pathway to Net Zero in Norfolk.